Hot Section Lifing and Materials ( HOTLINE )

The ATI estimates that through-life engineering services in civil aerospace will be worth $2.5 trillion over the next 20 years. Within the widebody aeroengine market, airliners continue to use long-term service agreements such as Rolls-Royce's TotalCare package. In order to maximise engine uptime, product availability, responsiveness to new emerging markets and to keep the UK at the forefront of this servicing revolution, the three HOTLINE partners will develop a portfolio of high temperature protective coatings and manufacturing technologies that enable widebody aeroengines to operate more efficiently and for longer in environmentally challenging airspace globally.